Provenance Product Passport

Our relationship with the material world around us is broken. Raw materials travel through
exploitative supply chains, handbags get forged, valuable items from bikes to art masterpieces
get stolen or disappear, the maker behind your kitchen table is invisible and the valuable
materials in the objects you no longer want often get wasted.
How can we stop this disconnection between people and their possessions? How can we
enable goods to change hands in a way that helps business with fair practices flourish and
prevents crime and exploitation of people, animals and the natural world?
Behind everything there is a story. A journey of people, places, materials, and uses. For
almost every product, this story is valuable yet intangible and difficult-to-verify.
We founded Project Provenance Ltd with the goal of using digital technology to enable every
physical product to come with it’s provenance. We’ve already built a network that allows
businesses to present the story behind any product in an open and accessible way. Bringing
the process behind products to light.
Now, we want to take the next step. We propose to use the Smart grant to build a system that
brings even more transparency to supply chains and product life cycles. We want to develop a
seamless digital “passport” that empowers authenticity and traceability of material goods. We
will integrate the new disruptive blockchain technology with current information systems into
the workflow of manufacturers to enable the fully transparent tracking of tagged physical
items. Our solution will allow information and data to flow freely with goods without the need
for intermediaries,which until now, data had to be entrusted. We will facilitate the access to
blockchain technology so that control and ownership can fully lie in the hand of users. For the
first time, customers will have a true choice based on authentic data to purchase original
products manufactured under fair and good conditions.